Power Tower POC

A proposal to create an "off grid" renewable and sustainable electrical power generation system that can be operated by a home owner or small business independent of the main energy companies or as an additional source of green, affordable and sustainable electricity.Each unit is capable of selling excess energy back to the grid if required. Each unit is fitted to the building or buildings where power is requited.